An investigation of galaxy evolution using the Herschel ATLAS and a LOFAR radio

Cardiff has been leading the largest survey carried out with the Herschel Space
Observatory, the Herschel ATLAS, which has discovered approximately half-a-million
dusty galaxies. The relatively poor angular resolution of Herschel has meant that we
have been able to identify at optical wavelengths the galaxies associated with the
Herschel sources only at redshifts less than 0.5. Approximately 2/3 of the Herschel
sources are at high redshifts out to z >>5.
Most of the Herschel sources will also be radio sources and a new radio survey
carried out with the Low-Frequency Radio Survey (LOFAR) in the Netherlands will
allow us to produce much more accurate positions for the Herschel sources. The
student will combine the Herschel and radio datasets and carry out an investigation
of galaxy evolution out to z=5.